Consolidated Grant in Solar and Plasma Astrophysics

The physics of plasmas - particularly magnetised plasmas - dictates the behaviour of much of the visible universe, from the outer layers of the Sun to the furthest reaches of the observable cosmos. In this proposal, we focus on several key unsolved problems in solar and plasma astrophysics that are also prototypes for a wider and deeper understanding of cosmic plasmas as a whole. These are: how do high-energy radiating particles behave in solar flares and in interplanetary space? How are they accelerated, are they beamed and do they play a key role in flares and their terrestrial impact? How does the Sun store and release energy in its magnetised atmosphere, and how can we learn about this process by studying the radiation from low in its atmosphere? In the Sun and the wider Universe, electric fields arise spontaneously from collective plasma dynamics and we will look at how these can lead to multiple acceleration sites, energetic particles and ionisation fronts, particularly when constrained by geometry or magnetic fields.

Our programme combines observational data with theoretical and numerical modelling, and spans a wide range of astronomical and technical problems, from the modeling of the path of radiation in a plasma to high-energy particle acceleration; from electromagnetic waves to relativistic particle beams; from image processing to statistical analysis of weak signals. We will bring all these skills to bear on astronomical questions at the heart of current efforts to better understand the universe.

Potential impact
All Co-Is on the grant are involved in trying to ensure that our STFC-funded research efforts are used to the wider benefit of society, through commercial applications, reaching out to cognate disciplines, engagement with policy-makers and an extremely active schools and public outreach programme.

We are actively involved, and contribute to the agendas of, with several initiatives in space weather and sensors, both internal and external to Glasgow University. This included an STFC-funded space weather network. We have received University support for joint projects with the Schools of Engineering and Statistics, which has led to significant cross-disciplinary discussions, shortly to be supported by a PhD student.

We have demonstrated through the STFC Follow-on Funding grant arising from the previous rolling grant award that our work in low-temperature plasma flows has substantial commercial applications (ozone generation in air), for use in the food and potentially the medical technology industries as it provides a means of sterilisation (ozone) without requiring heating. We have obtained commercial investment to exploit this, resulting in the formation of a new company (Anacail Ltd.) We continue working with our Research and Enterprise Division to identify exploitable IP in our research output. We note that our plasma electrostatics work also has application in tokamak solid-pellet injection processes - critical for ITER - as well as plasma-surface interactions in general. We have a track-record of exploiting such spin-offs commercially

Our research, and the involvement that it brings us with high profile projects and missions, will benefit the public. As can be seen from our extensive list of outreach activities we are extremely active in communicating our work through public events, talks to science centres and societies, science-art projects. Plans are in place for several new initiatives as well as continuing the programme of talks, observatory visits, observing nights etc which are co-ordinated by the group secretary and run by group members (note, we have an 'Outreach' website at: http://www.astro.gla.ac.uk/outreach/index.php which acts as a single point of contact for all outreach requests). We strongly encourage the involvement of our RAs and particularly our PhD students in this activity as well, ensuring a lively and continued programme. Keeping at the forefront of our respective research areas ensures that we remain credible speakers for the public, as evidenced by many repeat invitations. We are also closely involved with schools activities, giving many talks, planetarium shows, and running projects school-specific projects. This activity is undertaken by staff and PhD students alike and is co-ordinated as above via our outreach website and group secretary.